HoloTime by SimplyVideo

SimplyVideo is a UK tech SME with a core project team of George Sims (Project Lead), Chris Dinsdale (Technical Lead) and Alex Deighton (Commercial Lead). Simply Video is solving a significant unmet need by helping people collaborate better in an age where COVID-19 has necessitated remote working. SimplyVideo will develop a unique Mixed Reality platform that will provide an immersive experience, whereby people will feel that they are sharing the same space even though a thousand miles separate them. SimplyVideo aims to eliminate socioeconomic barriers hindering communication and create efficiencies in knowledge transfer, productivity and education.